Authorship Attribution in Early Modern Drama: A survey of the Shakespeare Apocrypha

My interest is in stylometry - the science of measuring writing styles - and it how can be best applied to the diverse field of Early Modern English. My research examines the Shakespeare apocrypha, a group of 17th Century plays published under Shakespeare's name, but which have historically been regarded as containing little-to-none of his writing. By developing a new suite of stylometry software alongside my studies, my hope is to glean new insight into the authorship of these texts, while creating a set of tools that can be easily circulated to other researchers, or students, who are interested in studying authorship.